IOCOM: Next generation telecommunications for the emergency services

"IOCOM is an advanced collaboration platform that allows governments and enterprise organisations to collaborate securely and reliably over the internet. The company's patented technology allows unrestricted sharing of video, voice and data to enable next-generation virtual services.

In the proposed project, IOCOM proposes to develop a 'smart ambulance' with the view of putting a virtual doctor in every ambulance, enabling the correct specialist to diagnose the patient at the earliest opportunity to save lives and costs."